Fully automated fulfilment for micro-optic products - LightForge 2

The development of a fully automated system enabling the direct ordering of micro-optics
online and automating the design and fabrication process to a fully "man out of the loop"
process.